HELM - Marine vessel efficiency insight through data rich visualisation and modelling

The shipping industry is essential to global trade and thus the economy of the UK, yet it is also a significant producer of greenhouse gases. Therefore it is essential to optimise the efficiency of individual ships to reduce their impact on global climate change. One way to do this is ensure that their hulls are smooth and clean by using the best possible fouling control coating. This project aims to connect a company with a vast amount of data and traditional industry expertise, International Paint Ltd. with three high-tech companies, South Coast GIS, PHP Genie , and Ecoteknica, who can process/sort vast amounts of data into a useable formats, undertake advanced data analysis and predictive modelling and produce innovative intelligent tools to visualise ship efficiency and in doing so enable the application of bespoke fouling control coatings to each and every ship, saving owners money and reducing greenhouse gas emissions.